NMS Facilities Enhancement at NMCC

National Museums Scotland (NMS) holds one of the largest and most diverse national collections in the UK comprising over 12.4 million objects across five collecting areas - Science & Technology, Scottish History & Archaeology, Natural Sciences, World Cultures, and Art & Design. NMS has four display sites, the National Museum of Scotland, the National Museum of Rural Life, the National Museum of Flight, and the National War Museum. Our fifth site, the National Museums Collection Centre (NMCC), is a facility of national and international significance. Located in Granton, Edinburgh, NMCC is the heart of NMS' collections research and care with 99.8% of the estimated 12.4 million collection items accessed, studied and cared for at this site. NMCC includes facilities for conservation, heritage science, digitisation, as well as dedicated study spaces to enable staff and visiting researchers to access and study Scotland's wide-ranging national collections. The breadth and diversity of these national collections make NMCC a unique facility, providing access to an extraordinarily comprehensive range of material culture on one site.

This grant will refurbish two existing spaces at NMCC for the Science & Technology and Natural Sciences collections enabling us to relocate over 7,000 objects and specimens currently held in locations that are hard to access to fit for purpose storage systems, adjacent to study spaces where the objects and specimens can be easily accessed for research and study. In 2019/20 we welcomed 2,375 external researchers to NMCC. This bid for funding will ensure more collections are directly accessible to users and create efficiencies in staff time which can be redirected to researching the collections as well as facilitating external research visits, public visits, and events at NMCC.